The University of Manchester and Rolls-Royce plc KTP 21_22 R5

To apply and embed geochemistry expertise to develop a comprehensive knowledge base of engine ingested mineral dust behaviour, in order to develop mitigation strategies to improve service life of aero engines.